Coarse-to-Fine Generative and Controllable 3D Modelin

I propose to conduct research on the synthesis of 3D details on coarse geometric models. Currently, it is time consuming and laborious for 3D modellers to produce models with high level of geometric detail. This means that 3D models often contain less geometric surface detail than real objects, and they can appear artificially simple/flat. It would allow more realistic 3D models to be made if we could automatically generate geometric surface details on coarse base models. If this could be done reasonably quickly, it would save time for 3D modellers. As far as we are aware, no significant attempts have been made on this problem, but several techniques exist that address parts of the problem. The main components we would require are: models from which to learn geo- metric details, and a representation that allows us to edit the coarse and fine geometry independently. It is difficult to obtain large numbers of detailed 3D geometric models for training data, therefore we would likely need to obtain the 3D models indirectly, e.g. by producing them from radiance fields.